Deep Dependency Parsing Techniques for Enhanced RNA Secondary Structure Prediction: Bridging NLP Techniques with Molecular Biology

In the realm of computational biology, accurately predicting RNA secondary structure is pivotal for understanding intricate biological processes and diagnosing diseases. Traditional methods, while pioneering, are limited in capturing the multifaceted dynamics inherent to RNA structures. This research proposal outlines the development of RNA-BiaffineParser, an innovative deep learning model that employs dependency parsing techniques from the field of Natural Language Processing (NLP) for RNA secondary structure prediction. By identifying similarities between NLP's syntactic parsing and RNA folding mechanisms, the proposal presents a groundbreaking interdisciplinary approach to tackle this enduring challenge. Notably, overfitting remains a significant concern for high-parameter machine learning models. To address this, our research aims to integrate predictions of RNA structures alongside Turner's nearest-neighbour free energy parameters. We propose to utilize thermodynamic regularization during the model training phase to ensure a close alignment between predicted RNA structures and calculated free energies, thus mitigating the risk of overfitting and enhancing model robustness. The proposed research sets the stage for a transformative computational tool capable of predicting the secondary structures of novel RNA families, thereby contributing to both computational biology and linguistics.